Generative models for crystalline materials design

Crystalline materials underpin many clean energy processes from light-to-electricity
conversion in solar cells to electrochemical energy storage in batteries. I aim to accelerate the
development of new materials that meet the needs of next-generation technologies that are
higher performance and more sustainable.
The project will focus on the development and application of artificial intelligence (AI)
techniques for materials design. This will involve improved representations to enable the
encoding of materials into an informative latent space. The encoding process will preserve the
physicochemical properties and symmetry considerations intrinsic to crystalline materials,
ensuring that generated structures are both chemically plausible and potentially superior in
physical performance.
Navigating the latent space is a critical aspect of this research, as it involves decoding to unveil
novel materials with desired properties. Generative models will be trained to interpret the
latent space effectively, allowing for the prediction and evaluation of materials before their
experimental synthesis. This may include elements of variational autoencoders, transformers,
and reinforcement learning. The resulting iterative design loop will enable the exploration of
an extensive combinatorial space of material configurations.
The practical outcomes of this research promise to impact the development of energy
technologies and will involve physical properties and performance metrics based on
electronic, ionic and thermal processes in crystals. By combining computational chemistry,
machine learning, and materials science, I hope that my PhD research will pave the way for
smart materials discovery and the realisation of more sustainable energy systems.